Glasgow Caledonian University And Mahle Engine Systems UK Limited

To apply a surface characterisation and metallurgy knowledge to identify factors influencing integrity of bimetallic strip bond delamination. To develop testing and process monitoring tools, techniques and procedures for the assessment of bimetallic strip bond integrity and monitoring of critical process parameters.